Roehampton University and Nikola Tesla Limited - AKT4

This project aims to validate a gut microbiome-based digital intervention designed to support alcohol addiction recovery by enhancing gut health, mental wellbeing, and resilience against relapse. It will evaluate improvements in quality of life, enabling scalable and personalised post-detox support. It aligns with NHS priorities for preventative, evidence-based addiction care.